University of Manchester and Cloudwater Brew Co Limited

To improve spontaneous fermentations, iteration and evolution of all our products, increase production output, refine and target lab analysis for faster and more accurate quality feedback, develop new products with novel yeast strains, and quantify and improve flavour profiles.